Tracking industrial scale CO2 mineralisation at the CarbFix2 site, Iceland using a combination of geochemical tracing and reservoir modelling

This project will generate new knowledge relevant to worldwide efforts to engineer secure CO2 storage in basalts. You will be trained in stable and noble gas isotope collection and analysis along with structural reservoir modelling. You will apply these techniques to provide a quantification of the amount of CO2 mineralised and dissolved at the CarbFix2 site in Iceland. This aims to provide greater understanding of the key controls on CO2 mineralisation in basalts and determine if mineralisation can be enhanced through targeted injection strategies.